The Smarter Travel Solution

The Smarter Travel Solution (STS) is an ambitious integrated transport project to bring the entire management

and completion of a journey, or all your journey needs, under one umbrella, supporting and engaging with the

user from first thought through to arrival in a “one screen journey”. Using digital mobile/internet technology,

STS supports the use and combination of bus, rail, walking, cycling, taxi and car club, bringing the modes

together as a complete solution both in practical terms and, even more importantly, in the mind of the

traveller. By encouraging the user to see these shared/active modes of transport as one portfolio solution, it

can shift user perception so that sustainable, shared modes become the new default. STS provides

unprecedented integration of journey planning, booking/payment, in-journey information and entertainment,

and journey history to help the user manage their transport habits. STS is a digital mobile/internet solution

which takes existing and planned Local Authority solutions (bus & rail accessed by smartcard/phone) and

integrates them with private sector transport (taxi, car club) and active travel through all stages of a journey.